Searching for Lepton Flavour Violation using top quark events in the ATLAS detector at the LHC

The project is to make use of the Run 2 dataset at the LHC (13 TeV collisions) to perform searches for Lepton Flavour Violation using top quark events.